Zero Emission Network to facilitate CCUS uptake in industrial clusters

The overarching goal of CCUS ZEN is the accelerated deployment of CCUS throughout Europe, which will be achieved by: • Sharing knowledge and disseminating information important for stakeholders to make informed decisions on CCUS • Developing specific and actionable plans for the development of CCUS value chains As CCUS developments around the North Sea (NS) region are relatively mature, CCUS ZEN will leverage these developments as best practice for the development of new CCUS value chains in the currently underdeveloped Baltic Sea (BS) and the Mediterranean Sea (MS) Regions. While CCUS value chains, i.e., the entire pathway from CO2 capture to transport to its eventual storage or utilization, can today be realized, the industry is still in its infancy and many issues must be addressed to achieve the rapid deployment required. The consortium, consisting of 15 partners, including 2 associations with over 400 members in total, brings together entities with leading expertise on all aspects of CCUS value chains. 30 organisations, representing industry, RTOs, Associations, clusters, ports and municipalities involved in the development and deployment of CCUS value chains, will contribute their expertise as networking partners. Starting from an analysis of the technical and non-technical state-of-play in the BS and MS regions, CCUS ZEN will select at least eight value chains (four in each region) for detailed study and comparison with successful value chains from the NS region. One value chain from each analysed region will then be selected as most promising, with a detailed plan for further development. Through its knowledge-sharing activities and transfer of best practices from the NS region, CCUS ZEN will provide an information basis for the future CCUS value chains, including policy recommendations and a blueprint for CCUS value chain development, including easily accessible technology and CO2 source mapping, generic technical frameworks and business plan models.